Development of High Barrier, bio-based and compostable flexible films using nanocellulose for the food packaging market (BarBi project)

Plastics are an essential part of life as we know it. However, their sourcing from fossil-based raw materials and end-of-life issues have contributed to the scrutiny and desire for change at governmental, industrial and societal levels. Biome's novel packaging impacts both issues - sourced from renewable bio-based origins and compostable.

An estimated 9.2 billion tonnes of plastic waste have been generated globally since the 1950s (Statista,2022) of which over 50% remains in landfill or loose in the environment. Global greenhouse gas emissions from the production, recycling and disposal of plastics is more than double that of air travel (Nature-Climate-Change,2019).

In line with current demand, fossil-based plastics are produced at a rate of ~330mtpa. While useful and ubiquitous, they have been developed focusing on function over end-of-life performance and their environmental impact. Recycling alone is not the complete answer to the "plastics problem". This includes cost, food contamination, degradation and environmental leakage to soils and oceans. Bio-based and biodegradable plastics are an important part of the solution providing low-carbon routes to such materials and biodegradation in appropriate environments.

This collaborative project between Biome Technologies plc (UK) and ANPOLY (S.KOREA) will accelerate the manufacturing process and product optimisation, scaling-up of cellulose nanofibre (CNF) containing materials in partnership with existing commercial customers.

The project's outcome will facilitate the commercial deployment of a new range of sustainable and biodegradable materials, reducing landfill and the environmental burden of non-biodegradable plastics in composts and soils whilst increasing productivity and growth for the wider UK (bio)economy.